Enhancing Financial Empowerment for Afro Hairdressers: The FroHub "Income and Expense Tracker"

FroHub is an innovative platform revolutionising the Afro hair and beauty industry. Our mission is to reshape access to black hair care, eliminating barriers between hair professionals and clients. This aligns with the 5th UN Sustainable Development Goal, aiming to empower women through technology and digitise a traditionally offline sector.

Since launching our visual booking platform, we've connected thousands of customers to over 125 hairdressers with the aim to help grow their business. Now, to continue in our support, our next step is to help our hairdresser community manage their business.

This project is the creation of an "Income and Expense Tracker" on the FroHub platform, a tailored digital tool designed exclusively for Afro hairdressers, addressing their unique financial challenges. The "Income and Expense Tracker" aims to empower Afro hairdressers by offering a comprehensive solution that matches the flexibility of their working style, bridging a significant gap in the industry. This will not only enhance their business operations but also significantly influences their personal financial well-being. Thereby addressing disparities in the industry, fostering economic growth and inclusivity.

To date, beyond booking facilitation, FroHub equips hair professionals with tools for streamlined payments, seamless client communication, and targeted marketing strategies.

The lack of digital tools to run their business has led to inefficient operations, a lack of understanding in business management. This has resulted in economic disparities among hairdressers, limited access to training, and financial empowerment. Our core challenge is to bridge this gap and elevate the socio-economic status of Afro hairdressers through a user-friendly platform offering business opportunities in conjunction with financial tools.

The income and expense tracker integrates seamlessly on the booking platform so that our hairdressers can manage their appointments, and finances all in one app. They get to see how their business operates from the first message a potential customer sends them down to the cash deposited into their bank account all in one dashboard. They can view cash flow forecasts, manage income and expenses, set budgets, and manage their tax liabilities.

Our focus market includes Afro hairdressers and small business owners within the black beauty sector, an ideal opportunity to provide a unified and innovative solution for industry advancement.